Water depth sensing in submerged plants

When we dive deep, the water pressure increases on our body, signalling that it is time to reach the surface. What if the same is true for plants? This is the question we want to address with our research. Submergence is a life-threatening condition for land plants because gas exchanges are limited underwater, preventing breathing and photosynthesis. As a consequence, plants starve underwater. Most crop plants are especially susceptible to flooding caused by heavy rain, which severely reduces yield. Since plants are unable to move, they can only reach the water surface and restore gas exchange by elongating their stems and leaves. Many plant species resort to this escape strategy, which is risky, as it requires a great investment of energies and resources to sustain fast growth. Even more dangerous, it is possible that the water is so deep that elongation is insufficient to reach the surface. Current genetic models summarily distinguish plants as elongating and non-elongating under submergence. A 'quiescence' strategy, where organs do not elongate and rather save energy and resources, has proven successful in case of short-lasting flooding events. However, it would seem more convenient for the plants to be able to 'measure' how deep they are submerged and 'decide' whether to invest in elongation or rather to adopt a resource-saving strategy. Our preliminary observations with a plant commonly used in research, Arabidopsis thaliana, suggest that this is the case: in a common lab ecotype, leaves rapidly elongate under shallow submergence (escape) while remain the same size (quiescence) under deep submergence. Therefore, we now want to characterise the mechanism by which leaves sense water pressure, how this sensing mechanism controls leaf petiole elongation. Finally, we want to understand whether the repression of petiole elogation stimulated by 'deep water sensing' occurs through restricting the formation of new cells in this organ, reducing their expansion, or both. Since we observed that Arabidopsis ecotypes exhibit different degrees of this conditional response to submergence, we are able to tap into their genetic diversity to identify the determinants of this trait. This is fascinating, as it expands our understanding about how plants sense and respond to their environment, which is one of the BBSRC priorities for 'advancing the frontiers of bioscience discovery': understanding the rules of life. Moreover, successful completion of our project will also be useful to breed crops better able to withstand flooding events. Indeed, another fatal consequence of submergence is the lodging syndrome caused by extreme elongation of aerial organs. First, this subtracts resources otherwise stored in the edible part of the plant and, even worse, it causes stems and leaves to bend under their own weight and potentially to break, or anyway to be exposed to soil-borne pathogens and herbivores. Therefore, limiting petiole and stem elongation by enhancing pressure sensing would be beneficial for the health of crop plants and could facilitate pest management with a reduction of agrochemical treatments. In this perspective, enabling our project to progress aligns with the BBSRC priority of supporting bioscience for sustainable agriculture and food.